Development of a Real-Time Biochemical Plant-Machine Interface

Development of electrochemical sensors and systems for detection and quantification of stress response in plants, including an automated, electrochemical impedance spectroscopy-based assay for cellular death and implantable electrochemical sensors for continuous in-vivo monitoring of stress signalling.